HARBOUR-AI: AI-Powered Learning for Smarter and Safer Port Operations

HARBOUR-AI is an innovative collaboration designed to upskill maritime professionals in using AI technologies to improve safety, operational decision-making, and environmental sustainability. Developed by RoboK Limited in partnership with proposed end users Falmouth Harbour Commissioners (FHC) and A&P Falmouth, the project addresses the challenges of managing diverse maritime activities in the Great South West region, recognised as the UK's blue capital.

The HARBOUR-AI platform transforms existing CCTV infrastructure, the primary tool for monitoring port environments, into a personalised AI training and competency development solution. It equips port workers and technical teams with the skills to interpret, train, and refine AI tools, enabling them to:

* **Identify Hazards**: Learn to use AI for vessel tracking, anomaly detection, and behavioural analysis to proactively manage risks and enhance port safety.
* **Improve Decision-Making**: Use AI-driven traffic analytics to support Navigational Risk Assessments and optimise resource planning.
* **Enhance Environmental Monitoring**: Gain skills to train AI models for detecting hazards such as oil spills, unauthorised anchoring, and emissions hotspots.

By integrating role-specific training aligned with the **AI Skills for Business Competency Framework**, HARBOUR-AI ensures that port professionals develop the necessary competencies to adopt AI responsibly and ethically. This includes fostering awareness of data privacy, ethical considerations, and the limitations of AI tools.

Designed to be accessible and scalable, HARBOUR-AI eliminates the need for costly hardware upgrades, making advanced AI capabilities available to small and medium-sized ports. This cost-effective solution supports workforce upskilling, sustainability goals, and operational improvements, all while enabling ports to become leaders in responsible AI adoption.

HARBOUR-AI is a transformative step toward smarter, safer, and greener port operations, empowering the maritime workforce to harness the full potential of AI technologies.